Testing a novel, net-zero, waste-derived treatment for Cabbage Stem Flea Beetle on Oil Seed Rape

AgriGrub uses food waste to grow Black Soldier Fly larvae then turns them and their by-products into agricultural inputs including feed and fertiliser. By combining and processing these grubs, their manure and added ingredients in a specific way AgriGrub manufactures a product which has shown to reduce pest damage to crops. Because food waste is used as a feedstock, this product has zero CO2 emissions. This project seeks to commercialise this early research and examine the feasibility for the use of this product in agriculture.